Newcastle University and Croda Europe Limited

To determine the biochemical effects of aspects of the electromagnetic spectrum on biomarkers of skin function and its commercial application towards the modulation and intervention of such effects.